Sheffield Hallam University and Impetus Enclosure Systems Limited

To introduce modern methods of heat transfer analysis by computer simulation and their application to the design of innovative air and liquid cooled electrical equipment enclosures and cabinets